Ease Funding

Ease Design Products Ltd, invents, designs, develops, markets and governs the manufacturing of new innovative, useful and aesthetically pleasing products to market.

Ease Design Products Ltd, also ensures products are produced ethically, sustainably, are manufactured locally and will reinvest a percentage of profits into social projects and sustainable energy.